Oxypod

Our TSB voucher will help us to verify Oxypods test data independently. Our own results show that Oxypod can reduce domestic fuel consumption for space and water heating by as much as 30% resulting in annual savings of around £250 and a tonne of carbon for the average household. Once verified we expect to be able to create additional employment opportunities to cope with demand.